Scoping the feasibility of a new longitudinal birth cohort study of children at risk of poor outcomes across the UK

Millions of children living in the UK today experience adversity – often starting very early on in their lives. An increasing number of children are being identified as needing help and protection because of the potential risks to their development or health (‘Children in Need’), or are deemed at high risk of becoming looked after by local authorities (‘Children Looked After’).

Access to current, comprehensive national longitudinal data for children facing high levels of adversity is crucial so that policymakers and academics have a clear and robust evidence-base on the ongoing and lifelong impact of such early experiences on the health and development of these children. This is an essential step to help inform the design and implementation of national-level policies for the provision of services aimed at improving the health, social, developmental, and educational outcomes for these vulnerable children. A major roadblock to achieving this is the typical exclusion of such children from the UK’s world-leading portfolio of national longitudinal studies of child development. This is largely due to the multiple challenges researchers face in identifying, sampling, and retaining these participants. When they are included, there is usually little information about which children are involved with social services, what help they are getting, and how effective this is.

This 12-month project aims to understand stakeholder evidence needs and to test the feasibility of an innovative new quantitative longitudinal birth cohort study of children at risk of poor outcomes across the UK. It is led by an interdisciplinary team, with substantive knowledge of children’s social care, observational research and advanced expertise in data science and statistics. It builds on some significant groundwork, including the ESRC-funded Early Life Cohort Feasibility Study which had a scoping study on children in need, and two studies scoping the potential for qualitative longitudinal studies to capture the experiences of ‘seldom-heard’ children’; it also builds on an ADR UK Catalyst project scoping which evidence needs can be met using administrative data.

We will engage closely with key policy and academic stakeholders, as well as with care experienced young people and their parents, to deepen our understanding of scientific and policy evidence needs with respect to these young children, and to establish examples of best practice and co-production when involving vulnerable children and their families in longitudinal research.

Further, we will assess the feasibility of different sampling, recruitment and retention approaches. One important question is ‘who is our target population?’ and we will undertake statistical analysis of administrative data to consider different ways of identifying children at risk, based both on child and maternal administrative records. We will undertake engagement with data controllers, consider deeply the ethical considerations around different approaches, and estimate potential sample sizes required to address the evidence needs and survey costs. A next step – outside the scope of this project - would be to draw a sample and test recruitment into it.

This project will create a blueprint for a new UK-wide longitudinal birth cohort study of children at risk of poor outcomes. Such a study will fill a vital evidence gap to help transform our understanding of the risk and prevention strategies urgently required in child welfare service provision to support some of the most vulnerable members of UK society now and into future.